Everyday Opportunities and Obstacles: The Lived Experiences of Neurodiverse Students' at English Higher Educational Institutions

This proposed research will explore neurodiversity as a 'social-identity-phenomenon' that presents students with unique 'opportunities and obstacles' (Valentine, 2007, p. 17) across English Higher Education (HE/HEI) with a particular focus on space, place and time (Judge, 2018). According to McCrum et al (2022), contemporary scientific research has shaped the neurodiversity debate around: the human brain (Loveland-Armour, 2018), the cognitive (dys)functioning of people (Evans et al, 2023), and their behavioural traits (ibid). My research will adopt an equal positive-deficit model to unveil the most pressing barriers faced by neurodiverse students, along with their strengths, to shape future teaching/support policies across English HEIs.